Seven 2 Zero

‘Seven 2 Zero’ is an outcome driven advisory process and method.It provides a framework within which the construction and refurbishment of the built environment is outcome (buildings in use) focused so as to ensure clients and users get exemplar outcomes (environment, economy, quality of life).